Commuting for Domestic Work in Kolkata

Commuters are among the growing ranks of 'live-out' domestic workers in Kolkata, most of whom work part-time in one or more (usually several) households a day; however, unlike those residing within the city's limits, commuting domestic workers - who live in rural and peri-urban areas outside the city and who travel often considerable distances to get to work - are yet to receive proper academic attention. My research seeks to address this gap, and to offer a corrective to the wider litetarure on commuting - which has mostly focused on North America and Western Europe - foregrounding the narratives of commuting domestic workers in Kolkata who are variously employed to cook, clean and care. Given that, both in India and globally, more and more people are commuting - and across greater distances - due to rising housing costs, stagnant wages and a lack of space in cities, this research is both timely and important.
A key aim of the fellowship is to consolidate my PhD research and undertake further, limited research related to my PhD. In my thesis, I explored the role of mobile phones in commuters' everyday lives and relationships; and, in the fellowship year, I will return to Kolkata for eight weeks to undertake follow-up research on this topic. Like my PhD research, this follow-up research will be ethnographic, involving interviews and observation with workers; specifically, I will use 'mobile methods', commuting with/alongside workers to gain insight into their daily journeys, experiences, and mobile phone use. In Kolkata, I will also investigate the role of digital technology (apps and websites) in the changing organisation of paid domestic work in India, thereafter possibly developing a proposal for a longer postdoctoral project on these themes.
Another key aim is to carry out engagement work with Parichiti (the NGO with which I collaborated during my PhD fieldwork) and domestic workers in Kolkata. Feeding into Parichiti's ongoing advocacy and support work, I will collaborate with them to a) organise a workshop with/for domestic workers on domestic violence and b) create a short film which can be used by Parichiti for fundraising and advocacy, and which I can use myself in research and teaching presentations.
Throughout the year, I will also publish and share findings from my research. I will revise and submit for publishing several ongoing publications, and I will develop and submit for review a book proposal to Oxford University Press India. In addition, following further, follow-up research in Kolkata, I will write a new journal article on domestic workers' use of mobile phones, submitting this for review to Gender and Development. In Kolkata, I will also share my research with domestic workers and key stakeholders (NGOs, trade unions); and, by drawing on my wider publishing experience and media contacts (including at the Guardian), I will publish a short media article, sharing my research with a wider, global audience.
I will, furthermore, continue to build networks and collaborate with key scholars - both in India and the UK. I will develop new networks with key scholars (Professor Samita Sen, Dr Nandini Gooptu, Sr Supurna Banerjee), and I will continue to collaborate with colleagues at the University of Edinburgh and through the Teaching Feminisms, Transforming Lives (TFTL) project (an India-UK research and teaching collaboration); doing so, will enable me to improve my knowledge of the field, widen possibilities for sharing my research and build valuable professional relationships for the future.
In addition, I will develop my career profile by organising a postgraduate workshop on 'Researching Mobilities' and undertaking advanced teacher training and limited teaching within the SSPS at the University of Edinburgh. Building on insights from my follow-up research and working with the SSPS Research Office and mentors, I will also develop a longer proposal for a ESRC New Investigator Grant.